ANCA vasculitis: -omics to optics

Title: Improving the care of patients with ANCA vasculitis using a new blood test and eye scan

My research is focused on developing a blood test for a new type of molecule (microRNA) and a new OCT eye scan (similar to an eye scan at an opticians) as tools to improve the diagnosis and treatment of patients with ANCA vasculitis (inflammation of blood vessels). These methods may change how we manage patients in the future.

ANCA vasculitis is a condition where there is inflammation of blood vessels in the kidneys, skin and lungs. This inflammation can be severe and occasionally life threatening. The diagnosis of vasculitis is often delayed and even with treatment, the condition can return. This can result in chronic kidney and cardiovascular disease. We need better ways to diagnose and monitor patients with vasculitis so we can treat the condition and its complications more effectively. My studies suggest that a blood test for a new molecule (microRNA) and new type of eye scan (OCT scan) are promising potential solutions to these problems.

I will analyse stored samples collected from patients before and after treatment for ANCA vasculitis to identify the important microRNA molecules that change with treatment. I will then collect samples from patients who are newly diagnosed or have a relapse of ANCA vasculitis and analyse these for my identified microRNA to confirm that microRNA can help diagnose vasculitis. I will also perform OCT eye scans on patients to see if I can detect changes in eye blood vessels before and after treatment for vasculitis.

My research addresses important challenges in the care of patients with ANCA vasculitis. I aim to improve the diagnosis of this potentially life-threatening disease and develop personalised treatment plans for patients. My research also aims to better detect and manage the longer-term complications of ANCA vasculitis such as cardiovascular disease. Finally, it aims to discover new pathways of disease and integrate new technologies to develop our understanding of vasculitis.

My study is based on unique preliminary data and utilises cutting-edge technology. This fellowship has the potential to discover information about how ANCA vasculitis causes injury to different organs as well as novel ways to detect and monitor signs of cardiovascular disease that have not been described to date.

My study also collaborates with world leading experts in vasculitis can help establish larger international studies into the care of vasculitis patients that are needed to further improve the lives of patients

Technical abstract
Systemic vasculitis associated with autoantibodies to neutrophil cytoplasmic antigens (ANCA) is a rare, inflammatory disorder with life-threatening manifestations such as rapidly progressive glomerulonephritis and pulmonary haemorrhage. Diagnosis is often delayed and despite treatment, survival remains poor. Early diagnosis and assessing treatment response remain important clinical challenges. I aim to address these challenges by developing circulating microRNA (miR) as biomarkers of vasculitis disease activity and using Optical Coherence Tomography (OCT) to non-invasively assess the microvasculature in patients with ANCA vasculitis

Key strengths include:
1. I have support from world-leading expertise in clinical studies.
2. My pilot data demonstrate that the endothelial-enriched miR-126 and chorioretinal thickness report treatment response in
ANCA vasculitis.
3. I will recruit patients with ANCA vasculitis from two large, dedicated vasculitis services in Scotland.
4. Data-linkage to ensure comprehensive follow-up of patient outcomes to correlate with my biomarkers.

I hypothesise that circulating miR and OCT metrics of microvascular structure will report disease activity in patients with ANCA vasculitis.

Potential impact
This project encompasses multiple disciplines, novel molecular technologies and imaging biomarkers. Thus, its potential impact is far reaching.

Our results will be of major relevance to a range of clinical and pre-clinical disciplines including rheumatologists, nephrologists, ophthalmologists, vascular scientists and RNA biologists in Edinburgh, Aberdeen and beyond. Out with these beneficiaries the novel techniques and applications utilised will be interest to a wide range of researchers beyond clinical science. We have strong active collaborations with diverse disciplines such as point-of-care assay development, chemistry, the Institute for Materials and Processes and the Institute for Photonics and Quantum Sciences.

Following IP protection, results of this study will be published in high impact factor journals eg Lancet, Circulation, Journal of the American Society of Nephrology. I will attend specialised international academic conferences such as the American Society of Nephrology 2020. Beyond the presentation and publication of results the group will engage with a wider academic audience by organising a symposium on vascular inflammation via the British Pharmacological Society (BPS). The projected date for this symposium is summer 2019.

Our group teaches on a local masters programme in Cardiovascular Science. We have established a vascular inflammation workshop (academic year 2017/18). The purpose is knowledge exchange, but also to encourage future PhD students into this exciting field. Dr Farrah will be demonstrating retinal optical coherence tomography and its link to microvascular assessment in summer 2019.

This study will produce biomarkers of interest to assay developers and pharmaceutical companies. These biomarkers may lead to further mechanistic studies. Our group has active collaborations in both these spaces that will allow commercialisation discussions to occur throughout the project. To reach out to new partners, industrial communication will be done via Edinburgh University Research and Innovation who are present at leading trade fairs, publish and advertise at specialist conferences and on their website all available IP for licensing if this opportunity arises.

Vasculitis is a rare orphan disease and patients need new approaches to treatment. We will communicate our research findings to the vasculitis population through our long-standing partnership with the main patient support organisation in Scotland, the Lauren Currie Twilight Foundation (www.thelaurencurrietwilightfoundation.org). This partnership directly links vasculitis patients with our research and allows them to understand and shape our future work. Dr Farrah has actively engaged with the foundation and presented his research interests at the foundations meeting three times in the last year and will present again in 2018-19. To engage with the wider public, I will present at the Edinburgh Science Festival in 2019. The topic will be non-coding RNA and retinal imaging. Our group is already active on social media and this platform will be used to promote this study.